Shared challenges to form a spindle without centrosomes in plants and animals

Genes have to be passed accurately from cell to cell and from generation to generation. This is the most fundamental process in life for all living organisms. Growth and development of plants and animals are intricately linked to mitosis, one mode of cell division. Reproduction is linked to the special mode of cell division, meiosis, which makes sperm and eggs. In plants and animals, both modes of cell division are mediated by the spindle, a sophisticated molecular machinery made of microtubules. Understanding the mechanism of these divisions in plants and animals also has agricultural importance for crop production and medical importance for reproductive medicine. Centrosomes play the central role in bipolar spindle formation in animal mitosis. Upon mitotic entry, two separated centrosomes predominantly generate microtubules, which are cross-linked and slid to establish a bipolar spindle of the correct size and with well-focused poles. The molecular mechanism of crosslinking/sliding has been established through a number of studies using animal somatic cell models. In contrast, spindles form without centrosomes in mitotic division of land plants and meiotic divisions of most animal oocytes. The understanding of spindle formation without centrosomes is still limited, despite the potential medical and agricultural implications. This collaboration will bring together two world leaders of acentrosomal spindle studies in moss (basal land plant) and fly oocytes. Our common hypothesis, based on several recent intriguing observations, is that microtubule cross-linking motors Kinesin-5 and Kinesin-14 play critical and novel roles during acentrosomal spindle assembly and morphogenesis. We will define the molecular function and regulation of Kinesin-5 and Kinesin-14 in both acentrosomal systems, and compare with each other, using a combination of commonly-utilised assays such as whole organism genetics, live imaging, biochemistry, in vitro reconstitution, and single-molecule microscopy. The success of this joint project will provide unique insights into cell divisions of medical and economical importance.

Potential impact
Potential beneficiaries and benefits from the proposed research

[Academic researchers in basic sciences] Primary beneficiaries are basic scientists in the immediate fields. Cell division/cell cycle research, cytoskeleton research, reproduction/inheritance research in eukaryotes including animals and plants. In addition, it benefits basic scientists in wider fields, such as cell biologists, developmental biologists, neuroscientists and plant scientists. Further details can be found in the Academic Beneficiaries section.

[Researchers in Nagoya and Edinburgh] The labs are located in Department of Biology and Wellcome Centre for Cell Biology/School of Biological Sciences in the Nagoya and Edinburgh Universities. They have strong networks of researchers especially in plant science and cell biology, and they have close interactions within local sites, such as joint group meetings, sharing expertise and collaborations. Therefore, further international collaborations and exchanges of researchers and expertise will greatly benefit wider communities in these universities beyond the two labs.

[Future scientific community]
Modern research is increasingly multi-disciplinary by linking different traditional fields. It is essential to train future researchers who can understand and have experiences in different approaches and fields. This collaboration has a strong emphasis on combining researches in animals and plants, which have been traditionally separate disciplines. Furthermore, this study aims to link different levels of biology from whole organism genetics to single molecule microscopy combining the expertise of the two laboratories. This will train two postdoctoral researchers and two research technicians, and we will make sure that they will be exposed to multiple levels of techniques as much as possible. Furthermore, exchange of expertise and perspectives between the two labs will benefit not only the labs but also other researchers in the proximity of the labs.

[Wider society]
Our studies will benefit medical and agricultural researchers who could translate our findings into improvement of human health, economic activity or food supply. Indeed, although our science can be labelled as basic, our research has strong relevance to human reproduction, cancer biology and crop science/improvement. Such research can be done in academic settings, industry or hybrids. The outcome from this translational research will benefit the society through improvement of human health, economic activities and food supply. Impacts to the society would not only be limited to UK and Japan, but also world-wide.
Furthermore, this project will benefit the society through education and public engagement. There is a shortage of people highly-skilled in science, engineering, technology and maths, which limits technological advance and informed decision/choice in a highly technological world. We are located within highly rated universities, and teach undergraduate and post-graduate students. It is crucial to teach cutting-edge science and technologies that constantly change. Indeed, many graduates will become researchers in academic institutions or industry, or take up a job related to science and research. The others may not work in science-related sectors, but it is important in the society that more people have first hand experiences in cutting-edge science and research. In addition, through public engagement programmes in both universities, we will engage with a much wider audience in the societies.